A revolutionary voice application that could reduce the time spent to search for complex information by 91% while providing 51,000 people additional income.

Anyone Technologies Limited (Anyone) is a rapidly developing UK-based SME that was founded by Alfred Malmros, Samuel Ducker, and David Orlic. Currently, voice assistants such as Alexa and Google Assistant use data from sources like Google and Wikipedia to provide instant answers to simple queries. However, when a question is more complex, or contextual, or phrased in a certain way, voice assistants are not as effective (McClean & Frimpong, 2019). Anyone is a voice platform that utilises the latest academic findings in conversation design (Pangaro, 2019) to access previously untapped human knowledge, and merges it with an advanced machine learning model to distribute that knowledge on-demand, and at scale.